Optimising low energy extraction of kelp for soil and livestock nutrition

The agricultural value of seaweeds has been well known for hundreds - if not thousands - of years. Coastal farmers have gathered seaweed from the shore for centuries in Britain. Today, there is a renewed and growing interest in seaweed agricultural applications due to the unique biochemical profile of macroalgae.

This project will research the optimum low-energy extraction method to process cultivated kelp to two agricultural products -- a soil biostimulant and animal feed supplement. Field trials will demonstrate the efficacy of these products under abiotic stress conditions.

Cultivated kelp is a rich and sustainable source of potash, micronutrients and bioactive compounds, positively impacting microbial communities with wide-reaching benefits for soil and animal health and resilience (Stirk et al 2020; Morais et al., 2020).

Current agri-seaweed products are dominated by seaweed sourced from wild harvest. Demand for seaweed-derived soil and animal supplements is expected to grow exponentially as policy drives a reduction in chemical inputs on farms. As wild harvested biomass is restricted by licence and at capacity in Europe, this growth in supply must be met with cultivated seaweed.

The project aim is twofold: i) optimise a novel low energy, replicable, extraction process which produces consistent agricultural products and ii) demonstrate the efficacy of the extracted products in field trials.

Offshore seaweed farmers Algapelago Marine are partnering with Rothamsted Research, and Agri-EPI to deliver this project. The project will build knowledge in the emerging field of seaweed agricultural applications. Post-project, Algapelago Marine will supply cultivated kelp in bulk to livestock, arable and horticultural farmers